How the engineering design of a Direct Air Capture MVP changes with industrial scale, AI and robotics?

Direct Air Capture (DAC) is an essential contribution to reducing the rate of Global Warming and eventually, by removing excessive greehouses gases, reduce the atmospheric temperature to within globally acknowledged limits. This project recognises carbon-removal technologies are not in themselves necessarily helpful. Their design, manufacture, operation and maintenance might collectively release more CO2 into the atmosphere than is removed in the first place.

A 'systems' approach is needed. The project will specify and mathematically model the underlying technology of one particular DAC machine augmented with supporting technology. The combined system is intended to use artificial intelligence to optimise the manufacturing, operations, maintenance and support of machines constructed with this technonlogy. In turn this will exploit robotics to ensure uniform performance of the gas removal components.

The use of AI itself, as well as the other parts of the system might release more greenhouse gases than that removed in the first place. The project will develeop stategies to help ensure the 'carbon balance' is tilted the right way.